Scaling-Up Of A Highly Modular Rotating Packed Bed Plant With An Efficient Solvent For Capture Cost Reduction

In a world’s first, HiRECORD will demonstrate at TRL 6, a modular CO2 capture plant that will comprise a Rotating Packed Bed (RPB) absorber and an advanced RPB disrober with integrated spinning reboiler (RPB-ISR). The plant will be of 10 t/d CO2 capture capacity and will operate with the advanced, APBS-CDRMax solvent. It will be operated on the premises of a natural-gas power plant (ELPEDISON), of an industrial gas boiler (TOTAL ENERGIES ONE TECH) and of a quicklime plant (CAO Hellas), highlighting the high modularity and flexibility of RPB processes with flue gases of different specifications. The advanced capture plant will allow up to 50% capture cost reduction, compared to conventional MEA-based, packed-bed technologies. This reduction will result from at least 10 times lower space footprint due to the use of the RPBs, with direct beneficial impacts on capital expenditures, as well as a regeneration energy of 2.0-2.1 GJ/tCO2 due to the use of the APBS-CDRMax solvent and the RPB-ISR. These features will also enable 20% and 50% lower environmental and safety impacts, as the solvent and operating conditions will minimize emissions, corrosion and make-up requirements. Techno-economic studies will also include an industrial cluster in Northern Greece, where options of CO2 utilization as well transportation and sequestration in nearby geological sites will also be investigated. Extensive societal, public acceptance and policy studies will also be performed, including surveys to the over 750 members of the industrial association partner SEVE.